Seasonal to sub-decadal variability of extreme wind storms over Europe

Severe extra-tropical cyclones are the major natural hazard for the North-Atlantic/European region and especially for the UK. Extreme winter seasons may see up to 15-20 strong, partly damage prone events hitting, e.g. the UK and neighbouring countries. These severe storms are causing damages by extreme wind speeds as well as large precipitation rates. Impacts are manifold and lead to destruction of infrastructure as well as fatalities during the passage of the storm. For example, in 2015, at the end of the year, Winter Storms Desmond and Eva brought wide-scale flooding to the United Kingdom, causing overall losses of almost US$ 3bn, roughly US$ 2bn of which was insured (Munich Re, 2016).
This project will investigate key features of these catastrophic events by analysing state-of-the-art seasonal and decadal predictions. By means of systematic analyses of these forecast ensembles with respect to three major topics, the project will contribute to our wider understanding of drivers of seasonal, interannual to sub-decadal variability of these extreme hazards for Europe. The three main topics are: